The University of Warwick and SME Analytics & Technologies Limited KTP 21_22 R5

To produce a financial risk early warning toolkit specifically tailored to the UK SME sector. It will serve as a real time monitor of companies in the SME economy, enabling them easier access to finance and services, otherwise unavailable due to ineffective SME risk assessment tools.